NetOS® : Dynamic & Intelligent Orchestration of Networks

Title: NetOS®: Dynamic & Intelligent Orchestration of Infrastructure Networks Zeetta Networks offers Open Networking solutions based on a proprietary network operating system, NetOS® that provides a single, converged and secure platform for monitoring, managing and automating the operations of heterogeneous networks. NetOS® uniquely manages simultaneous data flows between different types of connected devices and sub-systems including Wireless, Optical, Ethernet and Internet-of-Things (IoT) devices. This integrated and scalable approach, able to handle from a few kilobits of data per second generated by an Internet-of-Things (IoT) network up to Petabits of data per second managed by an optical switch, significantly increases network performance and efficiency. NetOS® is being developed to tackle city-scale integration of Energy, Transport and Information & Communications Technology (ICT) infrastructure. It uses intelligent software and virtualization to replace expensive hardware networking equipment and human intervention for provisioning and management of network resources, enabling greater efficiency, capacity, security and resilience across the network. Zeetta Networks will deploy NetOS® in a first of a kind deployment at Ashton Gate Stadium in Bristol, to provide a large scale demonstration of the capabilities and commercial potential of the innovative NetOS® technology. Zeetta will develop key network applications running on top of NetOS® which satisfy the expressed needs of the stadium’s operations teams, members of the public (visitors and fans) and security and emergency services. These network applications will allow operations staff to monitor and dynamically reconfigure network resources (e.g. bandwidth quotas) across the different network subsystems, in real time, with minimal effort and no service downtime, thereby reducing the cost of operating and maintaining the network of service delivery sub-systems in Ashton Gate stadium. This deployment serves as an example of managing complex civil infrastructure (such as a 30,000 seat stadium) in a dynamic and future-proof way using cutting-edge networking technology to: (i) Optimise network capacity in a safe & secure way, (ii) improve resilience of the infrastructure by intelligent use of network and services, (iii) support the reconfiguration of resources to meet anticipated needs and (iv) adapt to rapidly changing demands in an urban environment.